The University of Nottingham and Quality Kernels Limited

To develop a more consistent and sustainable nut butter product by gaining a deeper understanding of the science behind the processing and manufacture of variations of almond nuts.